Collective Creative Initiative

The Collective Creative Initiative aims to provide support, training and guidance through a time of uncertainty and disruption within the Arts. We aim to offer regular and focused online support across the creative arts, available to anyone from any background, race, gender, sex or age for the next six months.

Our goal is to connect industry experts and practitioners, legal professionals, mental health professionals and artists in a free and wide-reaching service designed to allow for continued training and development of creativity, heavily underlined with a focus in improving and supporting mental (and physical) health and wellbeing during the Covid-19 pandemic. This platform will be available online to the arts community allowing regular access to training, mental health support and creative outlets, whilst at the same time creating some financial relief for UK industry experts financially impacted by the Covid-19 pandemic.

This scheme will support a hugely impacted and damaged industry at a time of real need, connecting communities across the arts, and giving access to online support to those who need it, free of charge.